Zhivago

Zhivago is a new concept that links popular TV content to trustworthy health information and digital applications.

It aims to bridge the gap in health inequality and health disengagement in BAME, poorer and older demographics.

Zhivago's first consumer interaction is a free video on demand streaming platform, but with a difference. Each show will have multiple layers of associated reliable health information, healthcare apps and community forums.

Zhivago is a project backed and supported by media and medical experts with the aim to empower, engage, and improve people's mental and physical health, especially those groups that are harder to reach.